Digital Citizenship and Surveillance Society: UK State-Media-Citizen Relations after the Snowden Leaks

The project "Digital Citizenship and Surveillance Society'" will examine the governance of digital citizenship - i.e. civic agency reified through the use of digital media - in an era of omnipresent surveillance. The leaks provided by whistleblower Edward Snowden and published in the Guardian and elsewhere since June 2013 provide a unique historical opportunity for this research as they offer unprecedented insights into the workings and extent of digital surveillance. Through programmes such as PRISM (by the US National Security Agency) and Tempora (by the UK Government Communications Headquarters), state-based surveillance has targeted platforms and services that have become a vital part of the infrastructure of everyday citizen communication in the UK and worldwide. These revelations have implications for key aspects of digital citizenship across issues regarding the legal and regulatory framework of digital communications; technical infrastructures and technical standards; everyday interactions with digital communication and advocacy regarding communicative rights; and investigative journalism and press freedom.

Therefore, within a cross-disciplinary and practitioner-focused framework, this project will examine the challenges for digital citizenship posed by the Snowden revelations through four interrelated work-streams: policy, technology, civil society, and news media. These four themes will be investigated through a combination of qualitative and quantitative methods as well as participatory action research. The work-streams will collect data through desk research and field research that combine policy document analysis, technical and software analysis, focus groups, interviews and content and discourse analysis.

The research will be complemented and supported by two workshops that will bring the project team together with other leading researchers and practitioners in the field. The first (September 2014) will be a stock-taking event to guide the fieldwork phase; the second (June 2015) will begin collaborative data analysis and prepare recommendations. Both will include a) 'tech hackathons' for the analysis of privacy enhancing infrastructures and tools, b) 'policy hackathons' for the analysis of privacy policies, and c) 'best-practices' sessions for the review of active citizenship and journalistic practices. These hackathons and practice sessions provide an innovative methodological aspect and add action research as a key component of methodological triangulation.

Through detailed analysis of the data, the project will develop a comprehensive and integrated understanding of digital citizenship in light of the Snowden leaks. The workshops will facilitate academic-practitioner and expert-user interaction, the sharing of practices and ideas, and the review and analysis of concrete technical and policy solutions, and practical recommendations of interest to policymakers, technological developers, journalists, citizens and activists.

The project will be hosted by the Cardiff's School of Journalism, Media and Cultural Studies (JOMEC), one of the leading media and communication departments in the UK. The four work streams will be run by JOMEC staff in collaboration with co-investigators from other key research institutions. An advisory group including leading international academic experts and civil society organisations in the fields of communication policy, technology and digital rights will guide the research, review preliminary results, and contribute to workshops. Bringing together media scholars and computer scientists along with journalists, advocacy groups and technology developers will facilitate genuine multi-disciplinary academic-practitioner collaboration and lay the foundations for maximum future potential impact.

Potential impact
The project is designed to benefit the British public at large by a) providing a detailed and accessible analysis of key dimensions of digital citizenship and state-media-citizen relations in light of the Snowden leaks, and b) offering user-friendly guidance on secure digital communication practices. Further, the project addresses the needs of specific groups of stakeholders.

1) Policy-makers
The policy work-stream will provide policy-makers with detailed data and information about the nature and extent of governmental digital surveillance programmes. An online database will provide a comprehensive overview of relevant privacy laws and regulations; international debates and declarations (e.g., by the Internet Governance Forum IGF and the Internet Corporation for Assigned Names and Numbers ICANN); and related policies on issues such as the oversight of security agencies and international sharing of data. The technology work-stream will provide critical knowledge to policy-makers on the technical implementation of both digital surveillance and policy frameworks. In conjunction with the civil society and news media work-streams we will provide crucial evidence about current stakeholder and public attitudes towards policy-related issues such as privacy, security, freedom of expression, and public interest, significantly aiding evidence-based policy-making processes.

Further, all work-streams will engage civil society groups in shaping the policy framework and developing proposals for policy change. They will bring policy-makers in contact with advocacy groups and facilitate debates on policy reform. 'Policy hackathons' will allow for the collaborative development of concrete policy solutions.

2) Software developers and network engineers
The technology work-stream will provide accessible outlines of major communication infrastructures and platforms that have been targeted by governmental surveillance programmes. Developers and engineers will benefit from an online inventory and a comprehensive overview of vulnerable infrastructures as well as emerging tools and infrastructures for secure communication, assisting in the development of network protocols, software and encryption schemes. This work-stream will also serve to develop new innovative technical tools and infrastructure solutions for enhancing privacy and will provide an understanding for how code gets used in a security context.

3) Advocacy groups and activists
Campaigners, advocates and activists will benefit from the development (as part of the civil society work-stream) of best practices to make use of online communication platforms and services in a secure manner. They will benefit from information (generated in conjunction with the policy and technology work-streams) about the ways in which digital surveillance operates and associated risks. Through the data collected in the civil society work-stream with regards to public knowledge and attitudes towards online surveillance, the project will also greatly inform advocacy work around issues of internet freedom and freedom of expression.

4) Journalists
Journalists, news professionals and media institutions will benefit from a set of recommendations on investigative reporting of sensitive issues, the use of whistleblowers, and confrontations with the state. The news media work-stream will provide journalists with an in-depth analysis of news reporting on online surveillance and related security concerns to help reflect on professional practices at a pivotal time for state-media-citizen relations. In conjunction with the civil society work-stream, it will also provide evidence on public knowledge. Journalists will be actively involved in policy debates around the use and abuse of data, private information, and freedom of expression.